Lightweight Post Quantum Cryptography for IoT Devices

This project will take up these new NIST compliant PQC algorithms and their implementations and test, evaluate, and scrutinize them given a wide range of fundamental design constraints and implementation requirements for the space communication. While Lattice based cryptography has emerged as one of the most viable classes of PQC algorithms in the NIST PQC competition, however, several aspects relating to the practicality of this schemes for space communications protocols and its fault tolerance has not been thoroughly evaluated.